Data-driven radiometric models enabling the preservation of dark and quiet skies

The industrial exploitation of Low Earth Orbit (LEO) is leading to a rapid growth in the number of satellites orbiting the Earth, which are expected to increase 20-fold over the next decade. This growth has the potential to significantly disrupt both ground- and space-based astronomy in all bands of the electromagnetic spectrum, leading to loss of observation time which can be directly translated in monetary losses of the large investments going into observational facilities, including UK-funded ones.

In optical astronomy, sunlight reflected off satellite surfaces creates streaks that can lead to loss of entire exposure and even damage sensor electronics. Satellite interference in both optical and mm wavelengths has been shown to create false transients that can hinder scientific objectives of large-scale surveys. Mitigations in place at the Vera Rubin observatory are expected to lead to the loss of up to 10% of observation time.
In the radio spectrum, onboard satellite subsystems create unintentional wide-band emissions that have affected observations by the LOFAR and SKA-low observatory. Additional unintentional narrow-band emissions due to reflections of space surveillance radars have also been detected. In addition, even if intentional radio emissions are generally not pointed directly at radio telescopes, their strength is such that they can enter telescope sidelobes, further degrading observations.

Although initial work has highlighted the scale of the problem, much uncertainty remains in quantifying the evolving impact of satellite interference from large constellations beyond back-of-the envelope calculations supported by observations of a few sample satellites. In addition, the impact of mitigation measures actioned by spacecraft operators and observers has not been assessed holistically. The objective of this project is to develop a comprehensive understanding of satellite interference with optical, submm, and radio astronomy. This will be achieved through data-driven models for dynamical systems that are fit to observations of interfering satellites. We adopt a panchromatic approach by simultaneously quantifying and predicting satellite interference across the entire spectrum. In this approach, we achieve better, time-dependent predictions of interference for individual satellite passes by exploiting information in multiple bands simultaneously. In addition, our approach allows a holistic investigation of mitigation measures by making sure that mitigations for a specific band do not increase interference in another.

The main project outcome is a proof-of-concept implementation of the data-driven models for interference prediction in simulated science pipelines of the Vera C. Rubin and Simons observatories. Project partners are the IAU Centre for the Protection of Dark and Quiet Skies (IAU CPS) and the University of Illinois at Urbana-Champaign (UIUC). Close collaboration with partners is expected, with both providing feedback on the research and facilitating access to data needed for model fitting and verification. The project team spans the areas of expertise in optical, radio, and submm astronomy along with spacecraft engineering, which is needed for this kind of ambitious project to succeed.